Gramrphone - High Quality Live Music Streaming Software

Gramrphone is a new social live music streaming application that streams high quality live audio direct from Digital Audio Workstations to fans on mobile.

The plug-and-play application focuses on ensuring great audio quality for fans, to make it sonically sound like they are listening live in person, and making sure that fans can access the show easily on mobile and on the go.

The live audio gets streamed to a simple web player accessible via URL, so fans do not need to download anything.

Use Gramrphone to stream high quality live music performances, studio sessions and listening parties and drive real fan engagement.
??
---ADDITIONAL INFORMATION HERE---

Gramrphone partners with global distributors around the world to provide live-music-streaming-as-a-service for their member artists; enhancing the subscription offering offered by those distributors, and enabling artists to truly take control of their live music distribution and campaign promotion.

On the stream output side, Gramrphone integrates with existing music streaming platforms to provide live-music-streaming-as-a-service straight from the artists, directly to those platforms. This enables artists to distribute their high quality live music across multiple channels and reach wider audiences, and helps platforms onboard more musicians via our purpose built easy-to-use streaming application.

Alongside a core user base in the UK, Gramrphone has an extended focus on empowering artists in developing markets including India, South America and Africa, with a streaming application optimized to run on older laptop and DAW versions, and with low bandwidth internet.

Gramrphone is also used by international producers and songwriters as a live collaboration tool, enabling them to create music together and work together across remote locations and studios in real time and in high quality, in line with current global restrictions.